Waste Wood to Charcoal+Heat off take

The Pressvess Group have been successful in attracting support from the Technology Strategy Board, to further develop an already highly efficient Charcoal Production System. With Research support from the University of Wolverhampton, the Company have been able to investigate efficient Heat exchange systems. Compatible with the Charcoal Retort, to drive a Heat Engine/Fan and provide sufficient Warm Air to pre-dry the Feedstock and reduce Moisture content to an optimum level, prior to conversion from Waste Wood to Charcoal,Waste Wood that is frequently diverted from Landfill.Charcoal that, as well as its uses in Heating and Cooking, has far greater beneficial applications.When applied to soil conditioning (Biochar) enhances the growth of Fruit, Vegetable, and Salad varieties.Charcoal is seen as a much cleaner alternative to Coke in the Production of Steel and Copper, also achieving higher material qualities. The next phase of the development will be to establish Proof of Market, followed by the Construction of a Prototype, and then establish a Working full scale system for Sales demonstrations.